Ultrasound-mediated Targeted Drug Delivery in the Gastrointestinal Tract

- The context of the research

Ultrasound-mediated targeted drug delivery has been a subject of significant research interest for some time. However, to apply it transorally to the gut requires technology that does not yet exist. This studentship is linked with the EPSRC-funded Sonopill programme as way to gain access to such technology and to provide an outlet for its application.

- Brief description of the context of the research including potential impact

The potential impact of the research is very high as it may allow transoral delivery of substances that have previously been impossible.

- Aims and objectives

The aim of the research is to explore the extent to which ultrasound-mediated targeted drug delivery may be combined with capsule technology and relevant drugs to provide a new treatment pathway.

- Novelty of the research methodology

The novelty of the research lies in the possibility for drug delivery via a previously impossible route.

- Alignment to EPSRC's strategies and research areas

The research lies within the EPSRC's Healthcare Technologies theme, specifically aligning with medicines and the clinical technologies in digital health technologies and therapeutic technologies.

- Its potential applications and benefits

The potential application is in the delivery of drugs that could not otherwise follow the transoral route. The benefit is that these drugs may have increased efficacy by this route.

- Any companies or collaborators involved

The project involves the University of Glasgow, the Univeristy of Dundee, King's College London, and Diagnostic Sonar Ltd.